Efficient computational tools for inverse imaging problems

A photograph taken with current state-of-the-art digital cameras has between 10 to 20 million pixels. Some cameras have up to 41 million sensor pixels. Despite advances in sensor and optical technology, technically perfect photographs are still elusive in demanding conditions. In low light even the best cameras produce noisy images. Casual photographers cannot always hold the camera steady, and the photograph becomes blurry despite advanced shake reduction technologies. We are thus presented with the challenge of improving the photographs in post-processing. This would desirably be an automated process, based on mathematically well understood models that can be relied upon.

The difficulty with real photographs of tens of millions of pixels is that the resulting optimisation problems -- the task of finding the best enhanced image according to a model -- are huge, and computationally very intensive. Moreover, imaging problems generally computationally very intensive. State-of-the-art image processing techniques based on mathematical principles are only up to processing small images in real time. Further, choosing the right parameters for the models can be difficult. Parameter choice can be facilitated, but again in computationally very intensive ways. The question now is, can we design faster optimisation algorithms that would make this and other image processing tasks tractable for real high-resolution photographs?

The objective of the proposed project is to develop optimisation algorithms that are up to this task. The focus of the project is on general methods that will be applicable to a wide variety of image processing tasks and general big data problems. Besides photography, we will apply the developed tools to problems from biology and medicine, involving magnetic resonance imaging and microscopy.

Potential impact
Digital images abound in numerous contexts from consumer cameras to professional imaging devices in medicine, earth and planetary sciences, and biology. The resolution of digital images is crucial for their understanding; the better resolved an image is, the more we can say about its contents. In reality, however, noise and sparse acquisition due to technical and physical limitations result in images with low resolution and distortions.

We are thus presented with the challenge of improving these images. Mathematically based higher-order geometric regularisation techniques by far outperform conventional approaches in terms of the visual quality of the results produced. Their efficient computational realisation however still remains poorly understood. In particular, current state-of-the-art techniques are not up to processing in reasonable time ten-million-megapixel photographs or other big images such as diffusion tensor images from medical MRI. In this project, we shall contribute to this understanding by developing novel optimisation methods for the solution of geometrically regularised mathematical imaging models.

The developed image reconstruction models will benefit everyone who deals with digital images. The processing of digital images is growing in importance in many different situations. From the enhancement of digital pictures from our last holidays in Spain to the processing and professional interpretation of images coming from medical imaging tools (e.g., MRI, CT, electron and optical microscopes), from security cameras and satellites, image processing is ubiquitous. Beneficiaries of optimisation methods for image reconstruction developed in this project include medical doctors who use imaging technology to diagnose a patient, the security sector for processing CCTV data, and higher education for making inverse problems, variational methods, and PDEs more accessible through a visual approach.

Moreover, this project will benefit the UK's initiative on Big Data. While our focus is single-disciplinary on mathematical imaging, the developed methods shall contribute to big data optimisation research, and thus benefit a multitude of areas of modern society ranging from sociological studies to economical planning. The ability to handle large amounts of data is one of the key challenges of modern times. Mathematical analysis is at the centre of developing algorithms for understanding big data. An indicator for the importance of algorithms in our society is the letter to the Prime Minister, "THE AGE OF ALGORITHMS", from the Council for Science and Technology (by Sir Mark Walport, and Professor Dame Nancy Rothwell), 7th of June 2013.